Nottingham Trent University and Halo X Ray Technologies Limited KTP 21_22 R3

To introduce a cultural and organisational focus on quality both within the business and across the supply chain to improve reliability of products and meet the complex requirements of the regulated aviation security market globally.